University College London and Mo-Sys Engineering KTP 21_22 R4

The aim is to make Mo-Sys the leader in AI-enabled virtual and remote production in the film, TV and broadcast industry. The KTP will give the company's robotic camera heads a new auto-framing capability, which will transform virtual and remote production by making it smarter, simpler and more accessible.